Towards a Meinongian Logicism

Logicism is the thesis that (a substantial part of) mathematics is derivable from logic alone. A logicist account of mathematical objects, if successful, would greatly advance our understanding of the foundations of mathematics: it would allow us to ground the special epistemological status of mathematical truth (aprioricity, analyticity, certainty) in the special epistemological status of logical truth. Such a foundation of mathematics is linked to Frege's project to derive the axioms of arithmetic and analysis from his logical theory of extensions. Frege's insight was to recognise that a statement like "There are n Fs" is a statement about the concept F and should be reconstructed as the identity statement "The number of F is n". The logicist program for arithmetic then consists in providing a logical definition of the operator 'the number of ...'. Frege explicitly defines it in terms of extensions. However, as shown by Russell's paradox, Frege's theory of extensions is inconsistent. The main neologicist programme, led by Hale and Wright (e.g. Wright 1983), consists in implicitly (i.e. contextually) defining it by Hume's Principle (the number of F is the number of G iff F and G are equinumerous). This is, at least partly, against the original Fregean spirit, since Frege explicitly rejected the sufficiency of implicit definitions (Frege 1884). My project aims at proposing a logicist foundation for arithmetic (as well as set theory) using an explicit definition of the number operator in terms of Meinongian objects.

Meinongian logics, inspired by the theory of objects developed by the Austrian philosopher Alexius Meinong, are formal systems that recognise, alongside with existent objects like chairs, persons and buildings, nonexistent objects like unicorns, Sherlock Holmes and phlogiston. They usually contain an operator associating an object to every (or almost every) class of properties, namely the potentially nonexistent object characterized as having all and only the properties in that class. Such an operator, I argue, can be used to explicitly define the number operator. The Meinongian logicism so obtained is then an instance of the more general Meinongian wave in the philosophy of mathematics (Sylvan 2003, Priest 2003) according to which mathematical objects are nonexistent objects. Zalta can be seen as having initiated this Meinongian logicism (Zalta 1999, Anderson and Zalta 2004). He even managed to derive the standard number theory in his own formal theory of objects. However, because his system was too weak, it had to be supplemented with philosophically dubious axioms for arithmetic to follow. Indeed, Zalta's system has the same problem as all Meinongian logics in the literature (e.g. Zalta 1983, Parsons 1980, Jacquette 2011, Priest 2005), namely, it has finite models. Since theories with finite models have a rather limited mathematical strength, the Meinongian logicist programme must start by the development of a novel formal theory of objects. Thus, my doctoral research at St Andrews aims to formulate an original Meinongian logic strong enough to carry out logicist reductions of arithmetic and set theory.

Of course, those formal reductions of arithmetic and set theory to a formal theory of objects count as logicist only insofar as the theory of objects is considered a part of logic. Consequently, the philosophical significance of the formal work depends on the thesis of the logicality of the theory of objects. Thus, I intend to provide a philosophical justification of it, drawing from both historical (i.e. exegetical) and purely analytical considerations. I will then engage with the literature on the philosophy of logic, in particular on Russell's early logicism (Russell 1903, Korhonen 2013), Mally's object-theoretic conception of logic (Mally 1912, Linsky 2014), the Bolzanian conception of logic (Bolzano 1837, Benoist 1999) and the invariance criterion for logicality (Bonnay 2006).